Teesside University and Niji Agro Solutions AAKTP 23-24 P2

To transform and valorise cassava waste from Niji farms into biochar to enhance soil quality and treat water, benefiting the environment, local economy, and community.